Pip & Nut

Pip & Nut is a new food brand that produces a range of all natural nut butters aimed at individuals that have an interest in nutritious food and healthy lifestyles. We believe that food should not only be filled with quality ingredients, which are rich in flavour, but also sustain people throughout the day and offer nutritional benefits. That is why our range of nut butters are made from 100% natural ingredients, that are rich in vitamins, minerals and protein, and come in a variety of inventively delicious flavours so that consumers have a healthy choice without having to compromise on taste. Pip & Nut is looking to develop a sachet range of the nut butters to capture a new point of difference from other brands. Sachets of 32g (2 tbsp) offer an innovative way to tap into the ever-increasing demand for food that can be consumed ‘on the go' as well as to reach niche fitness market as a natural alternative to sports gels.